Operator-algebraic construction of integrable field theories

In the recent paper "A C*-algebraic approach to interacting quantum field theories" (https://arxiv.org/abs/1902.06062) Buchholz and Fredenhagen proposed a new way to describe interacting field theories using C*-algebras. In his project, Berend will explore how integrable models fit into this framework. The starting point will be the construction of a net of C* algebras of the sine-Gordon model, following the paradigm of Buchholz and Fredenhagen, and comparison with the earlier result of Bahns and Rejzner in "The Quantum Sine Gordon model in perturbative AQFT" (https://arxiv.org/abs/1609.08530).